Alt Pipe

As the owner of the National Transmission System (NTS), National Gas is committed to responsibly managing our redundant assets in a manner that contributes to a sustainable, lower-carbon future by decommissioning them responsibly, refurbishing for re-use where viable, and/or or changing their purpose where possible. This discovery project will identify decommissioned elements of redundant pipework on the transmission system which are unlikely to be used for refurbishment or part of any wider repurposing of the core network, and explore the potential of repurposing these for alternative uses including the storage and/or transmission of electrical energy, heat, fuels, water and data.